Stepping stones to the Neolithic? Islands, maritime connectivity and the 'western seaways' of Britain, 5000-3500 BC

Research context\n\nThe Neolithic is the term used for the period in our past when the shift from hunting and gathering wild animals and plants to a farming lifestyle occurred. This change happened at different times and in different ways throughout the world, beginning around 10,000 BC in the Middle East and around 4,000 BC in Britain and Ireland. The process by which the Neolithic arrived in Britain and Ireland is currently a hotly debated topic. Some scholars argue that colonists moved wholesale from the continent (bringing farming, pottery, etc. with them from France and/or Belgium), but others have suggested that the indigenous population of Britain gradually adopted the farming lifestyle on their own terms (possibly as a result of a broad shift in their worldview). What is agreed is that some contact between Britain, Ireland and the European mainland must have occurred in the centuries around 4000 BC for the change to happen at all, and that this most likely happened across the 'western seaways' - an arc of sea extending approximately from the Channel Islands in the south, through the Isles of Scilly, the Isle of Man and the Hebrides, around to Orkney in the north.\n\n\nAims and objectives\n\nThe Stepping Stones project places the islands around Britain firmly at the centre of this key contemporary archaeological debate. This project contends that a detailed understanding of Late Mesolithic and Early Neolithic activity within this important zone of contact has the potential to make a crucial contribution to our understanding of the processes of transition, both within the western seaways and on either side. Our central research questions are:\n\n- When did the Neolithic arrive on each island group within the western seaways? \n\n- What is the earliest Neolithic evidence on each island group? Does the presence of 'foreign' artefacts suggest the arrival of colonists from the Continent?\n\n- What was the sea like during this period, and how did any changes affect seafaring practices?\n\nIn order to answer these questions, we will: \n\n- Create a new database of all known Late Mesolithic and Early Neolithic sites (and associated radiocarbon dates) within the western seaways zone\n\n- Excavate one site on each of three different island groups, to find new evidence where very little is currently known \n\n- Carry out a major programme of radiocarbon dating to date the arrival of the Neolithic on each island group \n\n- Undertake a new programme of oceanographic modelling, in order to establish where the sea actually was, and what sailing across it would have been like, between 5000 and 3500 BC\n\n\nApplications and benefits\n\nWe feel that it is vital for the project to benefit both the academic community and the wider public. \n\nWe will publish our academic results via a series of journal papers, and will also hold an international conference about prehistoric connections between Britain, Ireland and the Continent (leading to an edited book on the same theme). We will also disseminate our findings to public sector bodies in order to ensure that they are able to use them when drafting policy documents designed to safeguard coastal sites in future.\n\nIn order to ensure that the wider public are able to find out as much as possible about the project, we will hold a number of outreach events to coincide with our excavations (open days, public lectures, museum displays, etc.). We will also develop a series of educational web resources linked directly to the project's research. These will include:\n\n- A website, setting out the project's results in accessible language\n\n- A 'western seaways' navigation game, designed to give children (and others) a fun angle on prehistoric seafaring\n\n- A Google Earth 'plugin', enabling users to visualise changing sea levels in the past, providing an important deep-time context for modern andfuture environmental change.

Potential impact
English Heritage's draft Research Strategy for Prehistory states that 'prehistory is poorly understood among the British public in comparison to other historical periods', highlighting the All-Party Parliamentary Archaeology Group's 2003 report which severely criticised the 'neglect' of prehistory within the UK's school curricula. In response to these issues, EH's strategy highlights the need for 'displays, web resources, community projects and other outreach initiatives to do with prehistory ... in order to engage new audiences and provide teachers with what they need'. Our first three pathways to impact will provide a set of resources designed to benefit the wider public in exactly these ways.\n\nThe project's most immediate impact will occur during the course of our excavations, in which we will involve a broad cross-section of the local community. For each site, we will hold one open day and one public lecture. Given the main target audience of the project website, we will also work closely with local primary schools. In hosting these events, we will be engaging the general public in aspects of their island's cultural heritage, and so contributing to their knowledge and quality of life. We will also invite members of local amateur archaeology societies to take part in our excavations, providing them with an opportunity to develop archaeological skills and experience, and to share their ideas and expertise with us.\n\nIn conjunction with our project partner museums, we will produce a display to run concurrent with each excavation. These will help visitors to appreciate the importance of each island group in terms of the big questions being asked. In drawing on a 'live' excavation and research project, these displays will bring a fresh, contemporary feel to each museum. Overall, this will lead to financial benefits for the museum and the local area plus cultural and social benefits for visitors. The project will also involve the analysis and publication of artefact collections previously recovered from each site; this will add considerable value to these existing museum resources.\n\nAlongside these island-specific impact strategies, we will also develop a series of innovative and engaging, but firmly educational web resources. Their main target audience will be primary school age children, but the content will also be relevant to the wider public. Again, the structure of this element will be tiered, with the local scale of each island group being made clearly relevant to bigger issues (e.g. sea level change over time). These will provide schools with a new teaching resource, and the general public with an accessible learning experience.\n\nThe project also has significant potential to impact upon government and public sector policy. 'Research framework' documents are currently being written for the Isles of Scilly, Scotland, and the 'maritime and marine historic environment' in England. Both DG and FS have been asked to contribute to the former, FS is a co-author and project director of the latter. Our research will be conducted in relation to the research aims outlined in these documents, but given the present paucity of Early Neolithic settlement evidence, it is likely that our findings will change them significantly for the future as well. In addition, because all three of the sites to be excavated are under direct threat from coastal erosion, our findings will have significant policy and scheduling implications for how sites in sensitive coastal environments such as these are managed in future. Research into the impact of coastal erosion was identified as one of six 'critical priorities' within EH's Strategy. Importantly, our palaeoenvironmental work will provide time series data that can be used to assess rates of coastal change and erosion over the Holocene. These data, and the outputs from both our modelling and GIS w